"Ferti-Green-Coating" a greener biodegradable polymer for a new generation of Controlled release fertilizer

Farming is responsible for 3-5% of GreenHouse Gas emissions (GHG). A high percentage of this results from using inorganic synthetic fertilizers such as Urea, globally a 1.5 gigatons/ year. The challenge with synthetic fertilizers lies in their fast water solubility where only 30-50% of these nutrients (nitrogen, phosphate, potassium) are absorbed by plants, this is a very low efficiency. While the rest of these nutrients are volatilized as ammonia and nitrous oxide (GHG) and leached to underground water (nitrate). The UK Farm to Fork Summit and EU Green Deal aims to reduce the environmental impact of agriculture by decreasing fertilizer losses by 50%, reducing mineral fertilisation use by 20 % by 2030, and improving nutrient use efficiency by 40%.

in B-Chemltd, we recognise the need for more efficient and eco-friendly fertilizers that minimize emissions without compromising crop yield. B-Chemltd is motivated to introduce _Ferti-Green-coating_, a new biodegradable and soil-friendly polymer from sustainable resources, to coat synthetic fertilizers to increase efficiency and plant uptake while decreasing GHG emissions.

In this project and in collaboration with Rothamsted Research, we will study the feasibility of using our _Ferti-Green-coating_ to produce cheaper polymer-coated fertilisers, with high nutrient-use efficiency to reduce pollution.